University of Brighton and Highview Enterprises Limited

To embed material characterisation, empirical experimentation and modelling expertise to facilitate the development of scalable high-grade cold storage solutions for liquid air energy storage.